Population genomics of the killer whale; SNP discovery towards the assessment of population structure at functional genes

Since a Canadian research project in the 1970s first showed how the regional killer whale population could be tracked over time using photographs to identify and follow the associations and movement of individual whales, it has become increasingly apparent that this species offers great potential for advancing our understanding of key evolutionary and ecological processes. Despite their tremendous potential for long-distance dispersion, with social groups travelling 1000s of km in a season, identified populations of associating individuals (divided into social units of 20-50 individuals) are genetically differentiated at neutral markers over small geographic scales. The apparent mechanism is dependence on local or seasonal habitat resources, and in particular, prey resources. In this way picivorous populations can be separated by the direction of migration in their anadromous salmonid prey (migrating north or south of an estuary), and picivorous populations can be isolated from marine-mammal-eating populations even in sympatry. There is a pattern of differentiation associated with geographic distance (as seen for many species), but only within an ecotype. Differentiation among ecotypes is based on biological factors (especially behaviour associated with foraging and social structure). Although the effective size of regional populations is likely small, there are sometimes physical differences that may be associated with resource exploitation (as seen in various other delphinid species, especially associated with buccal morphology), suggesting local adaptation. In this study we will identify genes that are apparently under selection, and associate them where possible with ecological characteristics, especially known aspect of the life history of the different ecotype populations. A key deliverable will be an extensive set of SNP markers, with some identified as likely under selection, to be applied in a follow-on study to an extensive program of population screening. A preliminary assessment based on these SNP markers will be undertaken in the current study as part of the SNP discovery process. This is made possible by the chosen methodology. The initial step will be the sequencing of the full genome for one sample to a quality level sufficient to use as a reference scaffold (to be done through the commercial provider, Eurofins MWG/ Operon). This will then be used to facilitate the RAD-Tag sequencing work and the associated bio-informatics (to be undertaken under the supervision of partner Neil Hall at CGR Liverpool). The RAD-Tag data will then be analysed by the PI in Durham in collaboration with Prof. Hall and with the assistance of the RA. The RAD-Tag sequences will permit the identification of SNP markers, and the reference genome would permit identification of their location and linkage within the killer whale genome. Analysis of an initial 150 whales from 5 populations will provide the preliminary data on signals for selection and a high-resolution assessment of patterns of differentiation. Bayesian and multiple regression methods will be applied to allow interpretation of genetic variation in the context of environmental variables, and to assess which variables explain the largest proportion of the genetic variance. Taken together these analyses will advance our understanding of the evolutionary processes that generate biodiversity within and among species, facilitate more effective programs of biodiversity conservation, and provide the raw material for future studies that will advance these objectives further.

Potential impact
The application of molecular genetic data to problems in evolutionary biology and conservation began in the 1960s with the advent of protein electrophoresis. Now, not quite 50 years later, we can investigate whole genomes, even at the population level. Each advance is important because it allows us to test previous hypotheses more rigorously, and explore open questions that earlier technologies were unable to address. A particular enabling feature of population genomics is the ability to much more inclusively address the role of natural selection in shaping population structure, and to assess what genomic resources are essential to conserve. These studies are only just beginning, and so one major impact of our proposed study is to contribute to the advance of this field of study. The positive impacts for the scientific community have been discussed in the academic beneficiaries summary. To policy makers and managers interested in conservation strategy, these studies will provide key data on management stock structure, cryptic diversity, and a better understanding of the tools needed to maximise the impact of their conservation efforts. With limited resources, it will become increasingly important to invest in projects that will have maximum positive influence on the welfare of target populations. This means that a better understanding will be required about the relationship between environment, phenotype and genotype. Genomic approaches are the way to achieve these objectives. For the general public, it is important to remain informed about how science progresses in ways that can address problems important to them. In this case that potential is especially in the contributions the study will make to biodiversity conservation in general (with respect to the development of methods with greater potential), and to the conservation of the killer whale in particular. This is one of a few key species that has particular power to capture the public imagination. Nearly everyone knows what a killer whale is, and many will have seen them on TV, in aquaria, or even in the wild. Data from this species therefore provides a very useful hook to facilitate the public presentation of science. At the same time, the killer whale is very much in need of the attentions of conservation biologists, managers and policy makers, and some local populations have already be recognised in the US as endangered. The contribution to impact from this project will be divided into three aspects. 1) Dissemination to the scientific community will be through the usual mechanisms associated with publication in peer review literature and presentation at national and international conferences. All sequence data will be provided to public databases, and we will present our results broadly in the popular media. 2) To help facilitate dissemination both to the public and to relevant conservation agencies, such as those involved in marine ecosystem management, we propose the development of a web site (linked to the ConGRESS web site, and established as pages associated with the PI's lab website). 3) Finally, in addition to presentations at Evolution and Conservation meetings to scientific audiences, the PI will also provide a public lecture towards the end of the study that will take advantage of the high profile status of the study species to help promote the message of biodiversity conservation, and convey the need for new methods to address these problems, including conservation genomics.